Upscaling City-mix production and sales - an integrated strategy

3D Bio-Tissues (3DBT) has developed a range of proprietary ingredients for cell culture media that greatly promotes the growth and tissue formation capabilities of various cell types, including those necessary for cultivated meat production. The supplementation of chemically-defined, serum-free culture media with these ingredients helps reduce the need for expensive growth factors, and leads to increased cell proliferation, higher biomass production yields, and reduced media costs. Currently, 3DBT is selling these ingredients as liquid supplements under the trade name City-Mix(tm), for versatility and increased scope of application. However, current financial and logistical trends in the cultivated meat market indicate that there is a need for supplying cultivated meat companies with complete, ready-to-use media formulations. As such, 3DBT proposes to develop an integrated strategy for upscaling the production and commercialisation of City-mix(tm) first as a stand-alone product aimed at increasing sales within the next 3 years, and subsequently as part of a range of complete animal-free liquid media, aimed at increased B2B market coverage and sustained long-term sales growth. The company's request for funding encompasses three main activities: 1) upscaling its City-Mix(tm) production capacity via the expansion of its manufacturing facilities and implementation of good manufacturing practices; 2) strengthening of its sales team to support direct product commercialisation and customer support, implement our business strategy in diverse markets, and establish additional procurement, manufacturing, and/or distribution partnerships for sustained revenue growth; and 3) developing innovative media formulations that combine City-Mix(tm) technologies with low-cost, food-grade ingredients, to be sold to cultivated meat companies.